Marine Exhaust Gase Treatment System (MAGS)

The main objective of the MAGS project is to create a novel integrated on-board Non-Thermal Plasma Reactor (NTPR) after-treatment unit for ships that combines different sub-units, each of which will be optimized to remove specific primary pollutants (NOx, PM, VOC and CO) from low sulphur diesel fuel. The NTPR will be a retrofit specifically designed for on-board application to allow an easy and fast installation on existing and new ships. This integrated system will reduce the environmental footprint of mid-size coastal and inland waterway marine vessels through the achievement of state-of-the-art removal of the target pollutants in order to reduce their emission factors well below the limits imposed by the existing IMO defined limits on NOx and VOC emissions and revised MARPOL Annex VI regulations and for future regulations. MAGS is expected to Achieve emissions factors comparable with on-road diesel engines for motor transport. The consortium will deliver a manufacturing supply-chain for key components of the NTPR system and will target the US "brown water" fleet and small northern European vessels that operate in coastal and inland waterways using diesel fuel.